The University of Essex and Minstead Trust KTP 24_25 R2

To co-produce, implement and evaluate a Best Practice Toolkit which will revolutionise engagement between adults with learning disabilities, their family carers, and Minstead Trust staff, leading to improved outcomes for all stakeholders.